Manchester Metropolitan University and Kirkstall Limited

To develop and launch of a new-to-market 'QV CardioBox, which provides an off-the-shelf solution for in-vitro tests for the monitoring of safety and/or efficacy of compounds in the cardiovascular system.